Branded Content Research Network

The central aim of the network project is to facilitate collaboration between academics and industry professionals to explore branded content practices and their media policy implications. This will be the first interdisciplinary network of UK scholars investigating the intersections of media and digital advertising. This network will also aid the advancement of broader networking amongst academics studying media and advertising, and between academics, industry practitioners and policy networks.

Across digital media new forms of integrated advertising are developing rapidly.
Branded content is occurring in different forms across news media, entertainment and social media. Emergent forms include paid content in news and 'native advertising' which is an online variant of advertorials, where advertisements follow the form and user experience associated with the context in which they are placed. In entertainment media, marketing integration includes advertiser-financed television, product placement, virtual advertising and advergames.

Boundaries between media and advertising are being tested, crossed and erased. The emergence of new forms of integrated advertising raise a host of issues ranging from consumer awareness and acceptance, to editorial independence and creative autonomy.

Branded content is both an economic and cultural phenomena that requires cross-disciplinary resources and new approaches in analysis. Assessing the impact and policy implications of these practices requires a better understanding of the cultural forms, working arrangements and practices that are developing amongst producers and users and the attitudes of various practitioners, publics and stakeholders. Fast-evolving practices of media-marketing integration require research to inform debate on the values and objectives for public policy and the suitability of different forms of governance. Studying these phenomena requires political economic, legal and policy analysis as well as historical, cultural and social enquiry. The network activities therefore engage concerns at the intersection of the ESRC and AHRC.

Much industry discussion focuses on the most effective ways to develop branded content amidst efforts to secure the support of politicians, regulators and key publics. However, these practices face opposition and have provoked controversies such as those surrounding the development of Facebook's Sponsored Stories, Twitter's Promoted Tweets, Yahoo's 'Stream Ads'. The relaxation of rules to permit product placement in television has generated on-going controversy and debate. UK media governance has historically benefitted from clear demarcation between marketers' sponsored content and the media's own editorial content. The evolving forms of branded content online have intensified challenges to the separation of editorial and advertising that were already being felt across print and television. Most of the discussion of branded content to date has occurred within the work of industry practitioners and specialist media, with limited discussion in general media. However issues surrounding branded content engage the concerns of a much wider range of civil society organizations that include trade unions, consumer groups and cultural organisations. This network will help to promote knowledge exchange across a very wide range of interests and perspectives.

The project will comprise seminars bringing together academics, industry practitioners and other stakeholders, parliamentary and public meetings. A dedicated website will be created to support research and network activities, and there will be themed series of articles published in the online journal openDemocracy as well as reports, briefings and academic publications to build knowledge, share perspectives and promote collaboration amongst key stakeholder groups interested in the implications for practitioners, researchers and policy-makers.

Potential impact
The research project is designed to improve links between academics and key stakeholders for the benefit of both. The key beneficiaries are
Policy-makers and policy actors engaged with media and marketing.
- Media and marketing industry practitioners and associations.
- Media trades unions.
- Civil society organisations involved with media or consumer affairs.
- General media and media/marketing trade media.
- Interested members of the public as users/consumers/citizens.

Branded content is a rapidly growing phenomena understood by marketing professionals but not widely understood by most others, including journalists and others working in media industries. It challenges and has profound implications for communications regulation, working practices, user expectations and media literacy. Decisions about governance need to be informed by academic research on professional practices, legal-regulatory measures, public understanding and attitudes, and by wide-ranging debate amongst all stakeholders. The network will address these needs and facilitate research on professional practice and working arrangements, governance and policy issues. The ensuing research will inform outputs that include reports, briefings and information for key stakeholder groups and publics. The network will also engage with and benefit policy-makers and policy networks. Network members will make submissions to the UK and national governments, regulators and supranational agencies on the governance of branded content. Academic research will be aided by greater access to and dialogue with industry, policy-makers and civil society organisations. In turn these interested parties will benefit from academic research and collaborative efforts to inform and engage key publics. Partners and participants have been carefully selected to ensure links with key networks beyond academia notably those involving academic-industry collaboration, media policy networks, and civil society organisations concerned with the communication industries.
Research from the network will inform policy submissions made by individual academics and partner organisations. The network itself will not make policy recommendations but remain an open network that seeks to facilitate research, discussion and collaboration. Several of the academics involved in the network play lead roles in media policy networks including the Media Reform Coalition, the Campaign for Press and Broadcasting Freedom and the Media, Communication and Cultural Studies Association (Meccsa) policy group. The network will build on the experience of policy networking of members to communicate with as wide a range of interested stakeholder groups and associations as possible. As well as the advisory group members such as the Branded Content Marketing Association, other industry associations will be invited to contribute to seminars and this will facilitate exchange on policy issues as well as practice. The key regulators Ofcom, Advertising Standards Authority and Atvod will also be invited to participate, with Alison Preston, Ofcom's Head of Media Literacy a confirmed speaker. There will be a briefing meeting for MPs followed by a public meeting in Parliament organised with the assistance of John McDonnell MP who will book rooms in Parliament at no cost to the network and also disseminate invitations and policy material electronically to all MPs.

Academic participants are involved in a diverse range of research projects that will lead to publications drawing on network activities. Collaborations will include contributions to The Advertising Handbook and to a themed series of articles for Open Democracy.
A dedicated website will be created within the first two months that will be organised to serve key publics including media enquiries. The site will be open access and aimed to appeal to the general public as well as academics and stakeholder groups, with accessible briefings produced by the PI and members.